Functional interplay between replication and transcription

Technical abstract
DNA replication is a process central to the life of every cell, since it produces two exact copies of the chromosomes, which encode the genetic information. Mistakes during this process have dire consequences for the organism, since they cause genetic diseases or can lead to the transformation of a normal cell into a cancer cell. DNA and chromosome replication are, therefore, tightly regulated to avoid such disastrous errors. Despite its crucial importance, the molecular mechanisms of DNA replication are still poorly understood in multicellular organisms. We study key DNA replication factors and their regulation during the life cycle of mammalian cells. The information obtained through our studies will help us to better understand how cells work, as well as contributing to the design strategies to develop cures for crippling diseases.